Nanoscale quantum physics and quantum information processing with semiconductor quantum dots

This is an experimental research project in the areas of fundamental semiconductor physics and applied quantum technologies. Semiconductor quantum dots, known as artificial atoms, are nanometer-sized semiconductor crystals capable of trapping individual electrons. These nanostructures have a great promise for the development of a new generation of quantum computing and communication devices. The quantised magnetic (spin) states of the electrons can store and process quantum information with efficiency inaccessible to any classical digital computer. The well-developed semiconductor technologies and the small size of the quantum dots offer pathways to large-scale integrated quantum circuits. Recent breakthroughs in semiconductor nanotechnology resulted in development of a new generation of quantum dots, where reduced internal strain enables quantum information processing not only with electrons but also with subatomic magnetic states of the crystal lattice. The initial aim of this project will be to explore the fundamental physics of quantum coherence and entanglement. This will be followed by the development of prototype quantum computing protocols and devices. The work will be conducted in a state-of-the-art experimental laboratory equipped with modern cryogenic systems, superconducting high-field magnets, lasers, optical and radio-electronic equipment. This project involves a wide range of transferable skills in the areas of opto-electronic engineering, data analysis, automation and control systems, numerical modelling, and semiconductor fabrication technology. The results of this research will be published in open-access research literature and presented at international conferences.